University of The West of England, Bristol and Harris Evolution Limited

To embed and implement an Advanced Services approach to contract development and development of leadership capacity in a scaling construction business.